University of Portsmouth Higher Education Corporation and Arun and Chichester Citizens Advice Bureau KTP 24_25 R3

To develop an innovative business platform potentially doubling the Citizens Advice capacity to provide crucial support to people. This project will harness AI technologies to automate administrative tasks, improving advising experience and saving advisers' time. Initially focusing on energy advice, the solution could be expanded nationwide across various support areas.